Computational Modelling of Molecular Dynamics in Elastometric Seal Leakage

The project looks at developing Molecular Dynamics models that can simulate nanotribological properties of seals and seal-systems, which then can be employed to enhance the modelling performance, accuracy and cost, of continuum models such as Computational Fluid Dynamics, Structural Dynamics and Fluid Structure Interaction.